Assistance on UK patents on Digital Money

"This project is to help patent our ideas that are in the area of a multi-trillion dollar global industry we describe as ""Digital Money"", in which new channels and technologies are radically transforming the way we pay and thus enhancing the quality of lives.

Our ideas include new ways to manage remittances and payments through the use of technology and architecture developed by us, to specifically address important gaps that we've found in the market."